Noise-avoidance and Simulation in Quantum Information Technologies

Quantum Technologies offer advances that will impact the 21st Century in fundamental ways. The past 2 years have seen the emergence of a "quantum space race" with quantum computing entering a phase called the Noisy Intermediate-Scale Quantum (NISQ) era, with an explosion of interest from prominent industrial directions (e.g. Google & IBM) and countries around the world (USA: approx. $200 million/year & $1.2bn investment for quantum technologies. China: $1 billion for the Hefei labs). Work is progressing quickly, and in October a key milestone was claimed by Google: the first computation on a quantum device that dramatically outperformed the capabilities of the world's largest supercomputer. These advances are more than just improved hardware efficiency, instead a quantum computer corresponds to a fundamental re-thinking of what computing means. A claim is that a quantum computer will be to a supercomputer what a supercomputer is to an abacus, and as such its transformative potential could profoundly shape our world. There is a broad spectrum of applications of quantum technologies that could address some of our world's biggest problems. A prominent example is the Haber-Bosch process for fertiliser production which has an efficiency of only 60%, and responsible for about 3% of global energy consumption. Nature, however, achieves close to 100% efficiency for the same task. A core reason we cannot mimic Nature's method is that the molecule employed is beyond the simulation abilities of supercomputers. However this is precisely the kind of strongly interacting complex system that quantum computers can simulate exponentially faster. This is just one potential application but there are many others such as currently intractable chemistry simulations, novel drug-discovery in medicine, or the development of new superconducting materials.

A fundamental challenge now is how to design quantum devices for the NISQ era and optimally make use of such quantum systems in the face of noise & hardware limitations (e.g. limited connectivity of device components). This theory research programme will develop novel protocols for medium term quantum devices that exploit precious quantum resources in noisy environments as optimally as possible with the ability to naturally incorporate specific hardware limitations. The core methodology takes recent methods developed for the thermodynamics of quantum systems and applies them in novel ways to quantum technology goals. It will do this firstly by using harmonic analysis for the performance benchmarking of quantum devices. This is important as existing quantum computers are very noisy and a sharp diagnosis is essential. Secondly, it will use recent statistical mechanics tools to quantify fragile quantum components (called 'magic states') that are vital for full-scale quantum computing. This is important because current magic state demands are extremely high and so any advances in this line would greatly speed up progress to a full-scale quantum computer. The programme will also use a very recent variant of the 2nd Law of Thermodynamics to develop formulations of quantum error-correction (another key component of a robust quantum computer) that are explicitly tailored to experimental testing. Finally, it will use the insights gained in the early phase of the programme to develop new classical algorithms (for ordinary, non-quantum computers). These classical algorithms will contribute to our ability to simulate quantum systems (e.g. to estimate the computational regime where quantum computers become useful) and also connect with existing work on drug-discovery algorithms. It will do so by exploiting recent extensions of quantum statistical mechanics. The methodology is well-suited as it provides a modern parallel to the highly successful application of traditional statistical mechanics to classical computing (e.g. Monte Carlo methods) while also engaging hardware challenges.

Potential impact
In the short term this programme will benefit UK research and industrial start-ups. The people involved in the programme (PI, the PDRA and 4 PhD students) will directly benefit from the opportunities the project affords: fundamental training, acquisition of new skills, development of industrial/academic collaborations & dissemination of the results globally. The work will also benefit the research being done in the theoretical physics group at Leeds, and the wider community of people doing research on near-term, noisy quantum devices (e.g. quantum startups such as Cambridge Quantum Computing and River Lane). In the short-term it will also benefit the Project Partners Vid Stojevic (CEO of London-based GTN limited), Myungshik Kim (Imperial College) and Gilad Gour (University of Calgary in Canada). In the medium term it will benefit industry both in the UK and internationally, by developing the fundamental theory underpinning the first-generation of quantum devices going beyond what we can do with supercomputers (IBM, Google or the Rigetti computer). It will contribute to the prominence of UK academia and provide cutting-edge training for the students and postdocs that will be essential for emerging quantum technologies. It also offers industrial/economic impact through the potential development of classical drug-discovery algorithms. In the long term, the work will contribute to the global drive to realise a full-scale quantum computer. This will benefit the general public and the economy of the UK -- for example how materials are designed, the push for efficient renewable energy, the development of medicines, and optimization algorithms that underpin our digital age.

This project will do this by developing new protocols for the manipulation of quantum technologies, novel algorithms for simulating quantum systems & fundamental insights into how quantum-mechanical properties are subject to decay and dissipation. The programme develops symmetry-based randomized benchmarking of quantum devices. Such benchmarking is vital to gauge the quality of the devices under development. In such systems it is extremely valuable to exploit as much structure of the actual device as possible, which is a key motivation for this research. This will primarily be aimed at near-term and medium term technologies. The final part of the project develops classical algorithms based on insights from quantum thermodynamics. This will directly benefit the industry Project Partner Vid Stojevic, whose company exploits tensor networks in classical machine learning for the development of drugs. The contribution of the programme will be through the introduction of techniques that generalise statistical mechanics algorithms for neural networks to so-called `single-shot' versions, which are common in quantum information but uncommon in such classical algorithms. In terms of personnel, the PDRA and PhD students will become experts in information-theoretic techniques and with hands-on experience at the interface between abstract theory and actual implementation of protocols in terms of hardware (benchmarking) or software (coding of the IBM/Rigetti machines). These fundamental, transferable skills are invaluable in training the UK's rapidly emerging quantum workforce. Finally, as a new PI, and beyond the research output, the PI will gain in collaborative, supervisory and administrative experience. This will benefit the PI's career by demonstrating an ability to successfully secure and implement a grant from a UK agency. It will also broaden the PI's research scope, by applying prior success with abstract results to more grounded problems in physics. Finally, the PI & PDRA will conduct outreach activities (Annual Leeds Science Festival, quantum Hackathon) to promote quantum computing to a broad audience and encourage people into the field (See Pathways to Impact for more details).